Everyday Lives in War

The Central & Eastern England Regional Centre for exploring the FWW spans Suffolk, Essex, Hertfordshire, Bedfordshire, Buckinghamshire and Northamptonshire. It will mark the centenary of the FWW through collaborative histories, creative performance, source exploration, practical experiment and digital sharing. We aim to connect academic and local experience, and to build productive community engagement and research partnerships with the capacity to stretch and even surprise all involved.

In developing objectives and a programme of activities for the Centre, the team worked through the University of Hertfordshire's Heritage Hub to consult heritage and arts organisations, history groups and community associations in the region. Reflecting on this process, we selected themes that will bring new angles to familiar stories and inspire an extensive programme of community engagement at regional and (inter)national levels: food; theatre; military tribunals; learning disability; supernatural beliefs; military intelligence; childhood:
* FWW food production, supply and consumption highlight international and local economies, creating a powerful tool in exploring memory, scale and present-day relevance.
* FWW theatre offers participants another experiential route into a past more commonly shaped by war poetry.
* Military tribunals link national institutions of war with individual lives on the Home Front; as conscientious objection (CO) emerges as an 'alternative' perspective to trenches, tribunals put CO in broader context. Reconstructing their proceedings has considerable research and engagement potential.
* The theme of learning disabilities draws on Hertfordshire's distinctive institutional history of asylums and challenges us to think broadly about communities.
* Beliefs in ghosts, angels, mediums and fortune-tellers provide important insights into the lasting psychological impact of disorientation, fear and huge loss of life.
* Academically FWW intelligence is an under-researched area but, because of the resonance of intelligence in popular culture, it is one that is likely to stimulate community interest.
* The impact of the FWW on those born since 1919 allows the Centre to address inter-generational relationships and re-think the meanings of 'legacy'.

Geographical communities are significant to the Centre, but so is the inclusion of communities of interest, belief, practice, circumstance or experience. Through co-produced research, the Centre will develop intellectual and cultural contexts to enrich historical understanding of the FWW. It aims that by 2016 community organisations that have already embarked on research (with or without HLF funding) will have incorporated at least one new question or perspective; that people living in the region who have not yet thought about the centenary will have contributed to it; that the regional dimensions of the conflict will have come into focus; and that audiences and topics of research will have diversified. Micro-histories, documents and artefacts will emerge from local projects to benefit researchers across the board. The Centre will maximize these effects by connecting discrete projects through face-to-face events and digital communities. It will manifest the sheer variety of FWW heritage in Britain today and record it for the longer term.

The centenary of the FWW is an opportunity to probe in innovative ways the historical significance of a period which resonates strongly in contemporary Britain. Looking forward from 2013, the precise form of centenary activities, the relationship between academic and public histories, and the influence of the state and other bodies in shaping memorialisation, are still uncertain. A conjunction of meticulous research, living tradition and multiple end uses, is creating a situation that is itself a fascinating subject for analysis and an occasion for profound dialogue about the nature of scholarship and heritage in 21st-century Britain.

Potential impact
New knowledge and skills will have an immediate impact on the FWW centenary and those involved with it. Transferable skills, capacity building and networks will have longer-term relevance. Case studies will contribute to understanding of a wide-range of community contexts.

*Individuals and community groups in the region. HOW: new transferable skills and confidence building gained through formal training, informal activities, and through the inclusive strategies that give participants a voice in the Centre; structured knowledge exchange facilitated by the Centre's FWW Historypin site and co-produced research. Practical project experience, including appropriate ethical practice. A broader historical context through which to engage with centenary activities; new understandings of the FWW and its complex legacies in the communities and families to which they belong; opportunities for inter-generational dialogue.
* Individuals and community groups, national and international. HOW: skills and new knowledge about the FWW gained via online access to activities and expertise; a sense of inter-connectedness through the processes of remembering the FWW and its legacies; town twinning as a vehicle for face-to-face international community engagement.
*Communities frequently marginalised in heritage initiatives: learning disability communities and migrant workers. HOW: through knowledge of their own heritage and place in history; confidence building achieved through activities that value their experiences and expertise; new skills and networks of shared interest generated by participation in the Centre. Ethical engagement with topics of relevance to their lives.
*Heritage and cultural organisations in the region e.g. museums, arts organisations. HOW: forging new networks that cross county boundaries; opportunities to share expertise, archives and other resources with similar organisations; potential for working with volunteers and communities not previously known to them. New knowledge about the FWW for professional staff; and a forum for raising awareness about their own FWW programmes.
*National non-government groups. HOW: synergies between the Centre's research and outreach programme and their own FWW activities; knowledge, skills and resources exchange.
*Government bodies, local and regional. HOW: scope for meeting core policy objectives of social inclusion, widening participation and community cohesion through a sense of shared heritage. New knowledge about what is distinctive about their locality; opportunities to be 'on the map'.
*Schools involved in the programme and indirectly through best practice. HOW: staff involvement in co-produced research as a form of CPD; formal learning for students via curriculum materials and 'myth-busting' case studies; stronger links between schools and HEIs in their region; opportunities for school students to develop transferable skills through participation in a wide range of FWW activities relevant across the curriculum, including performance, oral interviewing, creative writing, digital co-production. New knowledge for students to ground the FWW in their own localities and families; a voice for young people in thinking about present and future legacies of the FWW.
* HEIs. HOW: sharing experience in community group heritage management and co-production of research.
* Tourism and other commercial ventures. HOW: new, accessible, historically-accurate material on the FWW, particularly its regional impact. Whether their own story or a more generic one, heritage is a powerful resource for businesses in marketing, staff engagement or business strategy.
* Policy makers. HOW: dialogue with communities; case studies on the nature of communities, active participation and social empowerment; insights into the legacies of the FWW and their implications for future policies, e.g. to re-engage with pressing contemporary issues, such as climate change, global insecurity, intelligence gathering.